High-brightness mid-infrared slab lasers

This is a PhD research project in Physics. There is an increasing demand for high power lasers well above 100W output power operating in the mid-infrared wavelength range. Tm-doped and Ho-doped solid-state slab laser architectures can provide attractive alternatives to fibre lasers operating in this regime, since they have the potential to be scaled significantly in output power while maintaining a small optical footprint, which is essential for a range of applications. The research challenge is to simultaneously improve the output power and beam quality of the slab laser, which up to now demonstrated highly multi-mode output in the plane of the slab. In this PhD project there are a number of approaches that will be researched in collaboration with existing industrial partners, including: 1) Design, develop and demonstrate a hybrid stable-unstable Tm-doped slab laser with the aim to achieve near diffraction-limited beams in both planes. 2) Scaling the output power of a Tm-doped slab laser by optical combining novel high power laser diode stacks and multiple gain crystals in the laser cavity. 3) Design, develop and demonstrate a Tm-slab laser based on total internal reflection in a specially designed laser crystal geometry. This research project will utilise the laser design tools, equipment and specialist components available in the Laser Device Physics and Engineering group at Heriot-Watt.